Manipulation-resistant Consensus Formation

Research Keywords: opinion diffusion and collective decision making, social network analysis, strategic interaction, computational social science
In the last decade aggregate polling as a means to predict election outcomes has had its share of failures and critiques, in particular in the UK and in the US, especially given the prevalence of fake news and external machinations. While full of demographic data, this metric is completely sans social topology, that is it has no interest in the role of social ties and connections in influencing individuals.
We thus ask how do social networks impact the diffusion of opinions? What happens when communities litter these networks, and are potentially echo chambers? What graph structures and protocols exist in order to prevent various forms of manipulation and that can better inform agents?
Stewart et al (2019) showed how the use of bots can help even minority parties/opinions to gain traction, we want to ask what preconditions of the networks make these bots ineffective? How cost-effective and what best way can a mal-aligned party utilise these bots? Can real agents realise their presence and collectively strategise to counter them?
Connecting the social network to the geospatial distribution of agents, how does segregation impact opinions? Opinions can cause the emergence of segregation, as in Schelling (1971), but what is now the interplay between opinion dynamics and this segregation? Are there other emergent properties of the opinion dynamics?
We wish to validate our models for example using data from the MIT Election Lab on past US elections as well as from the social media platforms the TWS Partners consult on.
The context of the research - Recent political elections - primarily in the UK and the US, but increasingly across many other countries - which have been subjected to masses of fake news and un-democratic pressures, especially in social media. Bots and fake agents litter the digital space while gerrymandering can be seen as the manipulation of network edges.
Equally opinion formation and diffusion on social media is an extremely prevalent issue that does also impact real elections, understanding the role of online communities and echo chambers also motivates the research. In recent years large tech companies such as Facebook have been under heavy criticism for failing to moderate and censor harmful/offensive/fake information and groups thus having a metric that can identify such polarised social networks would help law-makers and tech companies address such issues.
The aims and objectives of the research - To provide additional tools, metrics and methodologies to understand how opinions and the formations thereof are manipulated. To produce graphs that are manipulation-resistant and/or provide a more informative environment for agents.
The novelty of the research methodology - Analyse elections from a dynamics and systems perspective - unlike the status quo that uses static and local measures - that considers community structures that can be highly polarised.
Unlike current centrality measures - quantifiers of a node/agent's importance - our proposed metrics would explicitly consider opinions/parties when ranking nodes based on their influence.
We aim also to produce graph generation models that couples the topology of the graph and the opinions of its nodes, whereas in previous models the graph formation have been entirely divorced from opinions.
The potential impact, applications, and benefits - Reducing undemocratic effects of maligned parties/individuals. Identify important agents and structures of agents that most influence opinions.
Research;Digital economy, Engineering,Global uncertainties, ICT [Information and Communication Technologies], Mathematical Sciences
External Partner - TWS Partners

Potential impact
Impact from the MathSys CDT will arise from three separate mechanisms, each of which will generate a spectrum of academic, economic and societal impacts.

1) Most prominently, this CDT will create the next generation of quantitative researchers that are trained in the necessary skills and techniques to make substantial impact in academia, industry and government agencies. Creation of skilled researchers with a broad scientific outlook will have a number of beneficiaries. We expect that our students will be in high demand within academia and will be the researcher leaders of tomorrow. In addition, many of our brightest students post-PhD are now moving out of academia to research positions within industry or government agencies; such students are likely to generate substantial financial impact within industry and societal benefits within government agencies. By encouraging strong collaboration with our external partner organisations throughout their training, our PhD students will have a broad insight into the impact that mathematics can bring, and the routes through which academic excellence can be translated into meaningful applied outputs with impact. The assembled team of supervisors has an excellent track-record of supporting and training high calibre PhD students with skills that are in demand both within and outside of academia.

2) More immediate economic and societal benefits will accrue from the direct interaction of our students with external partners that is an integral part of their training. We anticipate that 4-6 students per cohort will undertake a PhD that is co-supervised by one of our external partner organisations; in addition all students during their MSc year will partake in one of several group projects led and supported by one of our external partners. In both cases, research will be focused towards real-world problems that are of current concern to the partners. It is anticipated that through these close interactions our students will develop methodologies and results that will address real-world problems. These new solutions to particular challenging real-world problems from external partners are likely to have substantial industrial, economic or societal benefits as they directly tackle prominent and pressing issues set by those with the greatest knowledge of the real-world challenges. Impact will therefore be generated through direct problem-solving research with a number of the UK's leading organisations.

3) Finally, we envisage that the mathematical techniques that are developed in the context of one real-world problem will have wider benefit to other academic fields. Although the immediate beneficiaries are likely to be other academics who will gain from an increased repertoire of tools and techniques, in the longer term these insights are likely to lead to new applications that feed back into industry, finance and society in general. The transdisciplinary nature of our MathSys CDT will facilitate such interactions, promoting the exchange of ideas between diverse subject areas. We firmly believe that such cross-fertilisation of ideas will be a feature of the MathSys CDT, where students are united by common goals of quantitative understanding and prediction and a common language of mathematics. We therefore expect rapid impact in a variety of applied areas, as novel techniques are introduced.